Modular trickle bed reactor driven electrocatalytical e-methanol synthesis

The proposed electrocatalytical technology for methanol synthesis offers a novel pathway to high-efficiency conversion of biogenic carbon dioxide and green hydrogen into methanol, which is a prime candidate for a net zero carbon marine fuel.

Green methanol offers a compelling solution for the maritime industry's transition to more sustainable and decarbonized operations. Its low environmental impact, compatibility with existing engines, safety advantages, and potential to comply with global emission regulations make it a strong candidate in the quest for greener marine fuels.

Green methanol produced from biogenic carbon dioxide and green hydrogen has reduced carbon emissions, lower emissions of SOx and NOx, and reduced particulate matter, and higher energy density than ammonia and hydrogen. Methanol is also more safer than LNG and hydrogen, due to the usage of conventional carbon steel based infrastructure and ambient temperature and pressure.

Methanol is an existing bulk commodity chemical with an existing market of $31B and annual production capacity of 110 million metric tons. Methanol has existing regulations and supply chain, which makes the handling of fuel much easier, simpler, and lower cost compared to other hydrogen carriers.

There has been an increasing shift over the last few years towards energy security, supply chain security, and creating local resources fed economy independent of global events such as tariffs, trade wars, oil price volatility, and inflationary pressures.

The project would create a sustainable, cost-competitive, and most importantly a stable inflation proof marine fuel supply chain for the maritime sector in north of Scotland, Orkney and Shetlands. The point source CO2 sources will be used as feedstock for e-methanol synthesis, with green hydrogen derived from onshore wind farms.

The project will deliver a pre-deployment pilot system for e-methanol synthesis as well as a techno-commercial case for scaling up for the local maritime sector.

The project will target small to medium-scale point sources of CO2 in Orkney, Shetlands, and north of Scotland. The emitters can produce circa 100kTPA of e-methanol, sufficient to cover the annual diesel consumption in Orkney and half of Shetlands marine fuel demand.

Scalable CO2 sources are located at the England-Scotland boundary, on the east as well as west coast.